Developing and testing a new Energy from Waste gasification feedstock

The UK Energy from Waste (EfW) market is under developed & lags behind the EU. Inefficient mass burning

plants, high gate fees & low quality, inconsistent feedstock make the market unattractive to waste fuel

suppliers & investors, meaning most of the UK's waste resources are exported to Europe or landfilled.

Advanced Thermal Treatment techs eg. gasification, & high quality waste fuels are key to stabilising the output

of EfW. Paperback Collection & Recycling (PCR), Refgas & the School of Engineering at Glasgow University, seek

to develop a unique variety of briquette fuel recipes consisting of C&I & Municipal Solid Waste (MSW) streams,

& test these in a modified 0.5MW gasification plant to provide a unique scalable, flexible & affordable

integrated EfW solution to the marketplace. The waste fuel will increase the no. of gasification feedstocks,

improve their consistency & quality, & divert significant amounts of waste from landfill. The plant will use

proprietary Refgas technology, PCR will develop briquetting & shredding techniques to process the waste into a

form that can be used in gasifiers, making gasification EfW commercially viable & opening the market.